University of Liverpool Capital Equipment call 2018

The scientific case supporting the purpose and scope of the research the proposed equipment will support is documented in our 2018 CG submission. The specific aspects of the case for each item are set out in the attached Case For Support.

Potential impact
The Impact Summary for the research which will be supported by the proposed equipment can be found in our 2018 CG submission which can be found in the attached Pathways to Impact document.